Characterization and development of nitrile reductase (NiRED) enzymes as biocatalysts for the sustainable synthesis of primary amines

The project, in collaboration with AstraZeneca, will focus on the developemnt of Nitrile Reductase enzymes (NiRED) as biocatalysts for the synthesis of primary amines. The project will focus on the expression and characterization of new NiREDs and on their use as biocatalysts in the synthesis of amine compounds.